Experimental Nuclear Physics: Platinum Self-Powered Neutron Detectors

Measurement of the Neutron Flux is one of the most important parameters in ensuring a controlled reaction within a Nuclear Reactor. Self-Powered Neutron Detectors (SPND) are currently being used in various reactors across the world and are currently proposed for use within Hinkley Point C and Sizewell C. However, due to the Cobalt-59 used in the detector a large portion of the material will become activated (radioactive) over time. This results in the SPND needing replacement every couple of years. Furthermore, Cobalt-60 (the activated by product) is a high energy gamma emitter and as such the dose rates from the irradiated SPND's will be high, presenting a challenge from a handling and processing point of view.

An alternative emitter material instead of Cobalt-59 is Platinum-195. This has the benefit of having a much shorter half-life than Cobalt-59 meaning it will decay to a lower waste disposal category during the anticipated interim storage timescales, thus not requiring long term storage on-site or via a geological disposal facility. The proposed research project will investigate the technical feasibility of using Platinum, along with the Safety and Environmental Considerations.

This Project will entail participation in the design, setup and execution of experimental work and will carry out the analysis of data from these experiments. Working on simulation packages required for radiation detector development.